The Experimental Study of Elementary Particle Interactions at High Energy

The Large Hadron Collider is delivering data which allows us to study the properties of the smallest known constituents of matter - quarks and leptons. The current theory which describes these properties is known as the Standard Model, and it has been extremely successful in the predicting the outcome of experiments at lower energies. However, it is expected that new phenomena, not predicted by the Standard Model, should begin to appear in the TeV energy range. Theoretical predictions include a variety of new particles and interactions. Models using supersymmetry predict a new particle for every one so far discovered for example. The theory does not currently explain the lack of antimatter in our Universe. By performing experiments with the ATLAS and LHCb detectors, we aim to cast light on these issues by observing effects outside of the Standard Model.

Neutrino experiments have also revealed many unexpected phenomena over the years, including the recent suggestion that they may travel faster than light. We will continue our successful exploration of the properties of these particles using the MINOS and MINOS+ detectors. We hope to able to confirm or refute the suggestion that they travel at superluminal speed, and also to test whether they possess interactions consistent with being in the class of Majorana particles (which are their own antiparticles), rather than Dirac particles as currently presumed.

We will also work on upgrading the detector systems of ATLAS and LHCb, which will allow us to continue to gather new data much faster, after a planned increase in beam intensity at the LHC. This will involve novel work on sensors and fast electronics.

Finally, we will prepare the ground for the next generation of accelerators. If discoveries are made at the LHC, for example by observing the Higgs boson or another new particle, its properties will need to be measured at very high precision. This could be achieved with a linear electron-positron collider. We will remain in the forefront of design work for such a new machine and its detector systems.

Potential impact
The results will be widely disseminated to schools and the community more widely via our outreach programme. The high level of public interest in this research leads to more students studying science at school and University, thereby benefits the UK economy by raising skill levels and capability. We will use apparatus specially developed for outreach work including our spark and cloud chambers. We will also pursue our CROCS project, which is teaching school students how to construct cosmic ray detectors, in order to develop their hardware skills and ultimately make measurements of cosmic ray showers. Our Science Museum Fellow will help to organise a major exhibition on LHC physics at the Museum in 2013.

Industry will benefit from developments in sensors, fast electronics and advanced computing techniques deployed in our work. We will continue to collaborate with the Radiology Department at Addenbrookes Hospital to improve outcomes from radiotherapy for cancer patients in our VoxTox and Accel-RT projects. We will seek to further expand our work in this area with new joint proposals. We will also seek further spin-offs from our grid computing expertise, including working with Scidiver Ltd on internet search.